Leeds Beckett University and EPG Business Limited KTP 23_24 R4

To develop and embed behaviour change theory and practice and robust impact measurement into digital and non-digital education platforms and services that support gambling harm reduction.